The Spatial Divide of Palestinian Territory: The Impact on Women's Agency and Daily Acts of Resistance.

Extensive academic research has been conducted on gendered politics of occupation and patriarchy in the context of Palestine (Abdo, 1999; Darraj, 2004; Bargawi, Alami and Ziada, 2021). However, the historical trajectory, the specific experience and location of displacement and differing circumstances between residents of camps and non-camps seems largely absent. This research aims to fill this gap and unveil the complexity of factors that shape gender identities and relations in the context of the military occupation of Palestine. Particularly it will investigating how trajectory and location of displacement, along with the geographical divide between Palestinian society, condition and enhance the impact of other intersectional factors, such as family and religious beliefs, class, affiliation, gender, economic circumstances, education, social and cultural structures, and so on. The intersectional approach combined with a comparative geographical and spatial focus, aims to unfold various processes and interconnections that shape gendered experiences and to unveil the different layers of power affecting Palestinian refugee women's lives. It will investigate how the occupation and the patriarchy, working at different levels, create structural violence and obstacles for women to achieve socio-political emancipation in different settings, camp-rural-urban, along with women's daily and long term acts and strategies of resistance.